TURBO-METH – Turbine Unit for Renewable Biogenic Offgrid – Methanol Energy Tech Hub

The **TURBO-METH project** aims to validate and demonstrate a fully integrated renewable methanol production and utilisation solution tailored for maritime applications.

It represents a collaboration led by **PuriFire Energy**, with participation from **HyperGen**, **Newcastle University**, **Shoreham Port, ORE Catapault, X-Press Feeders, and Associated British Ports (ABP),** combining cutting-edge technologies to accelerate the maritime industry's transition to low-carbon solutions.

**PuriFire** will validate its **patented hydrothermal gasification (HTG)-to-methanol technology**, which uses wet waste (carbon and water) feedstocks to produce renewable (bio)methanol at PuriFire's R&D research facility for static display at Shoreham Port. PuriFire will modify, refine and upgrade its HTG-to-methanol system to produce biomethanol for testing with **HyperGen** Micro Gas Turbine.

PuriFire's innovative HTG process reduces feedstock requirements to **one-third** of traditional biomethanol processes, **reduces energy consumption by 30-35%** and achieves **40% lower capital expenditure** than conventional e-methanol production methods by eliminating expensive electrolysers and carbon capture systems.

In parallel, **HyperGen** will adapt its advanced Micro-Gas-Turbine (MGT) system, small jet engines coupled to **electric generators (20kW micro turbine)** known for their portability and multi-fuel capability, to run on biomethanol (produced by PuriFire), preparing for auxiliary on vessel power applications.

For this project, HyperGen's MGT system will also be modified to **showcase propulsion at Shoreham Port dry dock.**

HyperGen's turbine technology has key operational advantages, including **multi-fuel flexibility**, operating seamlessly across multiple fuel types without significant modifications, agnostic to any application, thus providing a crucial transition pathway away from traditional diesel-based piston engines.

With their simplified design featuring just one moving part, MGTs deliver **6x-10x longer operation between maintenance intervals**, reduced maintenance costs, **lower emissions of nitrous and sulphur oxides and particulates**, higher power-to-weight ratios, and notably quieter operation compared to piston generators.

**X-Press Feeders**, operating 100+ vessels, will concurrently assess the feasibility and viability of adopting PuriFire's renewable methanol as propulsion fuel for their growing fleet of dual-fuel vessels.

Port operators **Shoreham and ABP** will gain deeper insights of biomethanol logistics and bunkering for larger-scale applications, on-site production and end-user demand.

In collaboration with the **ABP and PuriFire, ORE Catapult** will provide expertise and identify the supply chain for using methanol in Offshore Service vessels and on the **scaled deployment plan at various UK Ports.**

This seven-month trial evaluates the viability, environmental benefits, and cost-effectiveness of replacing fossil fuels in maritime operations to align with global decarbonisation goals. It aims to confirm technology readiness for broader use, lower greenhouse gas emissions, improve efficiency, and support a sustainable future.